Integrating immune-visibility targets into the computational protein design process

Proteins have an arsenal of medical applications that include disrupting protein interactions, acting as potent vaccines, and replacing genetically deficient proteins. On one hand therapeutics must avoid triggering unwanted immune-responses directly against the therapeutic protein or against a vector protein. On the other hand, vaccines should support a robust immune-reaction targeting a broad range of pathogen variants. Taken together, there is a pressing need for techniques capable of integrating diverse immune-response objectives into the computational protein design process. To foster development in this area we are developing the CAPE (Controlled Amplitude of Present Epitopes) set of tools. In its final stage we aim to offer tools from a range of computational approaches modifying the immune-visibility to a broad range of immune-system components.